High Performance Thin Film Barrier Coatings for Metal Packaging

Generally, metal packaging is protected with an organic coating on the internal side of the substrate to safeguard against contamination of the product by the metal and degradation of the metal by the product. Additionally, the external surface is often printed for decorative purposes. Epoxy based coatings are the most important protective technology used for metal packaging. They are used due to their outstanding chemical resistance to a wide range of food products and chemicals and possess excellent adhesion to all kinds of substrates. This project will seek to formulate a new set of thin film coatings with improved barrier properties, lowering manufacturing costs and increasing productivity.